Short star products in (Poisson) vertex algebras

Short star products were recently introduced by Etingof and Stryker, following works form physicists Beem, Peelaers and Rastelli in (super)conformal field theory, for filtered quantisations of Poisson algebras. The goal of the project is to extend this notion to the (Poisson) vertex algebra setting. Interesting applications in representation theory.